University of Bradford And Syngenta Limited

To transfer skills in data integration and data mining, applied to business-relevant issues in product safety, particularly in the field of predictive toxicology.